UK Data Service

The UK Data Service will provide an easy to use, innovative, trusted one-stop-shop for suppliers and users of social science data available in the UK and beyond. Users will come to the UKDS website to search for and browse data collections created by a wide range of data suppliers, including government data, data produced by IGOs and data from ESRC-funded research projects, and will be able to seamlessly access or download data for their own use. The service will rely on user registration to enhance the ability to tailor the service to the needs of individual users and to ensure that all licensing arrangements are correctly managed, but will strongly advocate Open Access to relevantly classified datasets while ensuring that access to personal data is maintained appropriately through the provision of secure access to sensitive data for trusted and Approved researchers.

The UKDS will focus on providing a complete data service infrastructure for the ESRC which will affect the whole of the data life cycle, from creation to re-use and subsequent impact. The service will provide training in research data management and data analysis and support in how to interpret and use the data. It will select only the highest quality and highest value data for long-term preservation and access, it will ensure that relevant materials are provided to maximise the long-term research potential of these data and it will seamlessly interface with institutional repositories. It will provide state of the art resource discovery mechanisms, not just to find data held by the service, but to data and related research outputs held within institutional and other digital repositories.

For the service to provide long-term access to data, the highest levels of digital repository and digital preservation techniques will be applied, and the service will conform to the relevant national and international standards to guarantee the highest level of service. We believe that the service will have a significant public impact: providing access to relevant quality data; influencing data creators; curating the national research data infrastructure; and ensuring that researchers have the highest quality relevant data to work with. The scope of the service is not limited to UK HE/FE. We will supply data to commercial organisations, central and local government, charities, other not-for-profit organisations as well as personal researchers, students and teachers where we are allowed to through licensing restrictions.

The service will work with a wide range of stakeholders to ensure that the greatest level of value for money is provided to the funding council and that there is no wasted resource. Through a targeted communications strategy it will ensure that the benefits of the service and the data which it holds and supplies are publicised to the widest relevant audiences.

Potential impact
The main beneficiaries of the UKDS will be data creators, data owners, data users (including those who will use data and the Service for either research or teaching and learning), a wide range of funders, and the wider data service-providing community.
* Data owners, whether academic researchers or external organisations will benefit directly as data which they create will be accessible and usable over the long term. Some will benefit directly though our QA and metadata creation activities. They will benefit indirectly as they will not have to manage and curate their data after deposit. UKDS will protect their reputation by ensuring data integrity and allowing research findings to be verified and validated.
* Data creators will gain the same impact as data owners, but additionally will benefit from research data management guidance, which may lower research costs and ensures that data will not need to be recreated, and the availability of methodological documentation which will reduce research costs.
* Data creators and owners will benefit from promotional activities leading to increased visibility though impact stories, lower overheads on answering user enquiries, feedback on data quality and information on data use.
* As data users, researchers will benefit from seamless access to data and support, at no cost, and form an indirect element of policy impact. Secure access will ensure availability of data which would not be accessible otherwise. Teachers and learners will gain from availability of data for teaching and enhanced resources which will improve research methods teaching and advanced training. Users will also benefit from the UKDS's provision of a large and heterogeneous research data collection, inspiring new areas of research.
* Funders: the ESRC is already at the forefront of data provision, driving forward social science research, and providing social, political, and policy impact through the re-use of data. The ESRC will be a direct beneficiary of UKDS as it will widen use and re-use of both data and methodologies improving research quality and lowering costs. It will gain indirectly from quality ingest practices which will prevent future costs of re-ingest and preservation. Benefits will also accrue to the ESRC and the wider community through the delivery and promotion of good practice; indirectly it will benefit from the impact of quality data management training which protects returns on ESRC investments.
The ESRC and the wider community will benefit by the UKDS's promotion of the value of research data integrity and the re-purposing and re-use of data. The UKDS's re-purposing of data for new audiences will benefit the community more generally and increase the audience for data use. The UKDS will assist in enhancing a skills base, through ties to NCRM, DTCs and the ESRC's QM strategy. All stakeholders will benefit by the provision of a national trusted repository infrastructure which influences other data service practitioners.
Other direct benefits will include, the stimulation of new networks and collaborations amongst data users, improving scholarly communication and motivating new research as a result of data availability. It may seem obvious, but the greatest impact of the UKDS will be its ability to provide research opportunities by ensuring data is available on demand.
The benefits discussed here make no account of the potential benefits to the economic and social development of the UK, but data users in this context know no bounds. A researcher in the academy may carry out research on behalf of a government department or the third sector; so the direct benefits to the data user theoretically will become indirect benefits to 'external' parties, like the UKDS.
The actions to realise the benefits and impacts of the service are built into this proposal, some will be able to be quantifiably assessed during the lifetime of the service, and some will rely on case-based evidence.